Geochemical and Physical Evolution of Lava Flows

Lava flows pose a significant hazard to communities near active volcanoes, with basaltic a'a lava flows presenting the greatest risk due to their rapid emplacement rates. While field studies have extensively documented a'a flow dynamics, rheological descriptions remain limited. Numerical models, such as GIS-based approaches, predict flow paths by following the steepest slope but often neglect physical properties, whereas thermorheological models capture complex processes yet rely on assumptions that introduce uncertainty. One key factor in flow evolution is rapid interior crystallisation, which leads to solidification. Chemical undercooling, driven by volatile loss or rapid cooling, is a potential mechanism for this process.

Petrological studies have attempted to constrain lava rheology through laboratory experiments, but these often fail to represent natural conditions, as they lack melt inclusions and bubbles. Crystal size distributions (CSDs) offer a promising method to quantify cooling rates by examining microlite growth patterns. The 1706 Garachico lava flow provides a simple a'a lava field example that has not yet been studied in the context of chemical undercooling. By combining petrology, field observations, and numerical modeling, this research aims to enhance our understanding of lava rheology and evolution, and thus improving hazard assessment and predictive capabilities.